Smart device

A smart solution, which will revolutionize the way technology can be used to enhance consumer experience and help business to better collect users data, provide instant support, manage their workers, monitor work progress, sensing information about the end users to provide assistive technical support, provide environment friendly features to reduce energy bills and allow both domestic and commercial product manufacturing companies to reduce new product promotion, operation and maintenance (repair, warranty, etc.) cost.